U Matter (Digital Communication and Training Platform)

Yellow Design (a graphic design and innovative digital media company) have been working with Usel (Ulster Supported Employment Ltd - Northern Ireland's largest supporter people with disabilities and health related conditions into employment) for a two year period for the delivery of training and marketing materials. Due to the outbreak of COVID-19 Usel are facing challenges in providing a consistent support service for their 1500 participants with a disability or health related condition who must now remain at home during this period.

Yellow Design are aiming to provide their digital skills and services to build a customised online communication platform via a mobile application that will sustain the level of training and support which Usel deliver. As a white label solution for social enterprises and charities Yellow Design will be reaching out to other organisations with a similar challenge allowing them to re-brand the platform to suite their audience and customise to suit their needs.